Blagdon Actuation Research Continuously Variable Transmission Proof of Market

Blagdon Actuation Research BAR) aim to prove the market of a hydraulic continuously
variable transmission. BAR intend to use novel design and manufacturing techniques to
optimise weight, cost and efficiency of the continuously variable transmission.